Enslaved women's fugitivity in Louisiana, 1812-1865

This project will examine enslaved women's escape from bondage in antebellum Louisiana. A
pioneering investigation of the agency and resistance of enslaved women in the state, it also
offers a unique contribution to exciting new studies exploring the gendered dynamics of enslaved
fugitivity in the American South. The preponderance of enslaved men among advertised fugitivity,
or fugitive slave advertisements, has led slavery scholars to conclude that fugitivity was more
prevalent among men than women. Historians have subsumed the distinct experiences of female
runaways into broader narratives of flight, where running-away is treated as a masculine
endeavour. This project challenges this paradigm. It argues that enslaved women were no less
likely than enslaved men to attempt escape, but simply that their fugitivity patterns were different.
As such, it reframes our understanding of enslaved women's resistance in a way that illuminates
wider conceptions of women's activism.